Intelligent Distribution Board

An Intelligent Electrical Distribution Board that has:

• Enhanced safety for the installer
• Default earth leakage protection for the end user
• Fast phase balancing which can save energy
• Plug and play functionality - easy fit capability
• Easy fault finding - which reduces downtime and maintenance costs